Towards Generalised Multi-Robot Collaboration using VLM-Driven Semantic-Affordance Maps

This project seeks to exploit the rich encoding of human communication modalities embedded in state-of-the-art foundation models. The goal is to create a generalised framework for heterogeneous multi-robot collaboration - a crucial step in bringing embodied AI out of controlled environments and towards ubiquity in society. We propose to construct semantic-affordance representations of the environment in real time, capturing the task-specific interaction capabilities of diverse robotic morphologies. We ask whether these models can infer non-human affordances and, in doing so, enable robots to build richer world models that ground learning for autonomous collaboration and problem decomposition, even on tasks entirely novel to prior training or experience. A key emphasis of this work is evaluation on real robotic hardware, in real-world environments, culminating in physical demonstrations across all project milestones.